Limbic Cinema Interactive Light Artwork.

Limbic Cinema are an award winning multimedia design studio who specialise in immersive installations, light sculptures and interactive artworks.

Art, design and storytelling is at the core of what we do.

We transform space and transport audiences to create memorable experiences.

We create work for the UK Light Festival sector which attracts huge audiences, boosts local economies, celebrates place and provides free access to contemporary artworks.

Light Festivals audiences increasingly enjoy engaging with interactive digital experiences.

We will work creatively with new technologies to create inclusively designed, magical and illuminated artworks, which can be displayed in indoor and outdoor community spaces. Inviting people to become part of the artworks in a playful way through storytelling and participation.

Limbic Cinema will design modular, interactive/immersive light artworks that can be shipped as plug and play products. These light installations will be more environmentally sustainable, reducing emissions and staff costs by eliminating the need for travel.

We are excited about innovating to create high quality, narrative driven, light artworks which captivate and engage audiences, whilst being simple, cost effective solutions for Light Festival and commercial clients.